Queen's University Belfast and Industrial Precision Components Limited

To enhance existing expertise in high value manufacturing, by embedding knowledge of new and emerging high performance polymer materials for moulded products.